Investigating the impact of lactate on the macrophage response in tuberculosis disease.

Tuberculosis (TB) is an infectious disease caused by Mycobacterium tuberculosis (Mtb), a pathogen that infects macrophages in the lung, where it can persist for decades. It is a global public health challenge; in 2021, 10.6 million people developed TB, and 1.6 million died, despite the availability of vaccines and treatments. The rise of multidrug-resistant TB and newly emerging antibiotic-resistant strains has worsened the disease burden. This highlights the urgent need to develop new therapies. One promising approach is the development of host-directed therapies, which enhance the immune system's ability to combat Mtb. Macrophages are key innate immune cells with the capacity to kill Mtb. To design effective host-directed therapies, it is essential to understand how Mtb infection alters host immune responses. When immune cells encounter pathogens, they undergo metabolic reprogramming, increasing glycolysis to generate energy, metabolites, and biosynthetic precursors. This process enables them to proliferate, produce cytokines, and release cytotoxic factors.

In the lungs of Mtb-infected individuals, lactate levels are elevated, likely due to increased glycolysis in metabolically activated immune cells, as lactate is a byproduct of glycolysis. Our research group was among the first to show that lactate acts as an active signaling molecule. Macrophages respond to lactate through specific transporters and receptors, triggering either pro- or anti-inflammatory responses depending on the context. However, little is known about how lactate shapes macrophage responses to Mtb and influences infection outcomes. We hypothesize that lactate in TB-affected lungs promotes macrophage-mediated Mtb killing. To test this, we aim to investigate the impact of lactate on macrophage function and Mtb infection resolution. Understanding this mechanism could pave the way for the development of new TB therapies-an urgent and unmet need in the fight against this disease.